The role of executive function in the development of language and literacy skills: A Malaysian study of children with language weaknesses

Children with language weaknesses often struggle with deficiencies in executive functions,
a set of cognitive processes crucial for goal-directed behaviour and cognitive control.
Executive functions include working memory, inhibitory control, and cognitive flexibility,
collectively shaping how individuals plan, organise, and adapt to tasks. In language
development, these executive functions play a pivotal role. For instance, working memory
supports the temporary storage and manipulation of linguistic information; inhibitory
control filters distractions, facilitates focused attention on linguistic details, and cognitive
flexibility is crucial for adapting to diverse language structures. These dynamic
interactions highlight the significance of executive functions in language development,
and it is further emphasised by research consistently demonstrating a positive correlation
between robust executive function skills and stronger language abilities in children.
Conversely, deficits in executive function are associated with language learning
challenges, impacting tasks that demand attention, working memory, and inhibitory
control (Pauls & Archibald, 2016).

This project addresses a critical gap in existing knowledge by scrutinising the nuanced
relationship between executive function and language skills, particularly in children with
language weaknesses, within non-WEIRD (Western Educated Industrialized Rich Democratic) and non-alphabetic language contexts. As such, the project dovetails well
with the aims of the Education Childhood & Youth Pathway, integrating insights from
psychology, linguistics, and education. By providing a comprehensive understanding of
developmental processes and their implications for education in our rapidly changing
global reality, the project contributes to each individual discipline while fostering a holistic
perspective that can inform and enrich cross-disciplinary dialogues.

The central research question of this study addresses the protective potential of executive
function skills for children with language weaknesses, a group at high risk for literacy
difficulties and poor educational outcomes (Thompson et al., 2015; Bowyer-Crane et al.,
2017). The investigation explores whether children with weak language skills, yet robust
executive function skills exhibit improved literacy outcomes a year later, offering practical
insights for tailored interventions. The longitudinal and multivariate design of the study
will yield a rich dataset, facilitating the use of advanced quantitative methods to address
questions of causality across cognitive domains. By identifying early predictors that
differentiate outcomes among children with language weaknesses, the research aims to
contribute to both theoretical understanding of developmental disorders and practical
insights for tailored interventions.

Lastly, the project underscores the importance of cross-cultural considerations in
understanding language development and executive functions. Conducting the study with
young Chinese-speaking children in Malaysia, outside the commonly studied North
American and Western European contexts, and in a non-alphabetic language, significantly
advances the global understanding of these processes. It not only acknowledges the
limitations of prior research but also underscores the imperative to specify commonalities
and differences across cultural contexts and diverse language systems, thereby shaping
effective educational practices and support systems.